Reimagining Pragmatism: John Dewey and Democracy in Postwar American Thought

This project offers the first intellectual history of John Dewey's legacy in postwar American thought and culture. Dewey
was twentieth-century America's 'official philosopher', a preeminent thinker of science, philosophy, education and
democracy. Crucially, Dewey was also the era's leading spokesperson for Pragmatism, a distinctively American
philosophy, which, originally bound up with Progressive-era social reform, sought to jettison fixed principles in favour of
democratic experiment. Yet, after Dewey's death in 1952, and contrary to orthodox accounts, his story began anew, as
academics, cultural figures, activists and community leaders co-opted and rejected different segments of the DeweyanPragmatist legacy, in the service of contesting social and intellectual causes. This dissertation provides the first account
of this afterlife, asking, how did America think after Dewey? Organised around central themes in Dewey's contested
reception, the project foregrounds the archival papers of influential intellectual and cultural figures, demonstrating the
significance of Dewey's legacy in postwar American thought. With the canon now an urgent site of social conflict, and
with American democracy supposedly 'in crisis', the postwar channelling of Dewey's ideas - the reimagining of
Pragmatism - provides a vital prism through which to highlight the manifest diversity of American Pragmatism's insights
for contemporary discussions of ideology, democracy and intellectual life.